Assessing, understanding, and modeling visual salience and its dynamical impact on perception and selection

The project investigates how visual salience dynamically affects attentional and oculomotor selection and how
these effects are related to the functional properties of the primary visual cortex (V1) and higher-order visual
cortical areas. As a focus so far disregarded in psychological research and modeling, we will concentrate on
temporal dynamics. We will probe experimentally salience effects within single fixations as well as those
occurring over longer periods of time and multiple eye movements, to find out when salience derived from
different visual feature dimensions affects visual selection and when not. We will develop a neurophysiologically
plausible computational model incorporating the dynamics of salience effects. The model will be based on an
existing salience model of V1 (Li 2002) and extended to account for differential salience effects as a function of
feature dimension and, importantly, time.

Potential impact
The project is concerned with the fundamental question of how visual salience is represented in the brain, and how it dynamically evolves with time and thus impacts perception of the world and actions on it. Major models on visual perception simplistically assume salience to have persistent effects on selection unless voluntary top-down processes prevent this to happen. We in contrast address the dynamical aspects of salience on visual selection. Behavioral results will be directly related to the brain areas involved. Results will be continually presented on national and international conferences and in international journals.

The non-academic impacts of our project are mainly on the following aspects. First, we live in an age of information explosion. Salience gates the visual information into our perception and behavior through an information bottleneck. Hence, understanding salience helps us to design better information-user interfaces such as images, video, and databases presented via computer screens. Better interfaces will dynamically adapt to the user's need, gaze behavior, and goals, making them most effective on information retrieve (such as in learning, browsing, and data mining) while putting least strain on the user. Secondly, understanding the brain mechanisms underlying salience can help to design visual aids for people with special needs, such as people with brain damages that induce certain blind spots in their visual selection behavior and children needing help in directing their attention in learning. Understanding the temporal dynamics of salience will finally impact robotics. Autonomous mobile robots, for instance in unmanned rescue scenarios or for assistance to elderly people, have to cope with the complexity of their environments. Computing resources have to be traded off against mobility. Understanding the temporal dynamics of salience will provide a new and independent means of achieving efficient performance in their vision.